How do alternative understory crop management practices affect the stability of invertebrate communities and ecosystem processes in oil palm plantati

The project will investigate the impacts of varying understory management practices within smallholder oil palm plantations on habitat structure, predators, predation, pests, herbivory and yield. It will do this through a Before After Control Investigation in which three alternative understory management options (blanket spraying with herbicides, spot spraying with herbicides, and understory grazing) will be compared across a network of collaborating smallholder farmers. The project benefits from the close collaboration and input of researchers from Universiti Putra Malaysia and Wild Asia (Case partner on this project, and a Malaysia-based NGO which works with smallholders to increase sustainability of management practices). The project does not involve specific specialist equipment, but will give the candidate experience of a wide variety of ecological survey techniques, training in insect identification, and experience of working with smallholder farmers and other organisations developing more sustainable farming practices in the region.